Deep Learning-Based Autonomous Diagnosis of GI Tract Cancers

Introduction: Gastrointestinal (GI) tract cancer is a major global health concern and a leading
cause of cancer-related deaths. Timely and accurate diagnosis is crucial for improving
treatment outcomes and patient survival rates. In this research, I am deeply interested in
exploring the application of deep learning techniques to develop autonomous diagnosis
systems for GI tract cancers. By leveraging the power of artificial intelligence, we aim to
revolutionize the diagnostic speed, accuracy, and cost-effectiveness in detecting and classifying
GI tract cancers.
Background and Motivation: Traditionally, the diagnosis of GI tract cancers relies on visual
analysis of medical imaging data, such as endoscopic images and histopathology slides, by
experienced clinicians. However, this process is time-consuming, subjective, and can be
limited by inter-observer variability. Deep learning-based autonomous diagnosis systems have
the potential to address these limitations by automating the analysis and interpretation of
medical images, leading to faster and more accurate diagnoses.
Research Objectives:
Dataset creation and annotation: Collaboration with clinical partners to create a
comprehensive and diverse dataset of GI tract cancer cases. This dataset will include a wide
range of endoscopic images and histopathology slides, covering different cancer types and
disease stages. The dataset will be carefully annotated by expert clinicians to provide ground
truth labels for training and validation.
Model development: Design and develop deep learning architectures tailored specifically for
GI tract cancer diagnosis. Convolutional neural networks (CNNs) and other advanced deep
learning algorithms will be explored to extract relevant features and patterns from the medical
images. The models will be trained using the annotated dataset to learn the distinctive
characteristics of different GI tract cancers.
Multimodal fusion and data integration: Integrating information from multiple modalities,
such as endoscopic images and histopathology slides, can enhance the accuracy and reliability
of cancer diagnosis. Aim to investigate methods for effectively fusing and integrating data from
different modalities to improve the performance of the autonomous diagnosis system.
Clinical translation and validation: The developed deep learning models will be rigorously
validated using real-world patient data in collaboration with clinical partners. The performance
of the autonomous diagnosis system will be assessed based on metrics such as sensitivity,
specificity, and accuracy. The goal is to demonstrate the system's ability to provide reliable and
clinically relevant diagnoses of GI tract cancers.
Explainability and interpretability: Deep learning models are often perceived as "black boxes"
due to their complex nature. To enhance trust and facilitate clinical adoption, Explore methods
to improve the explainability and interpretability of the autonomous diagnosis system. This
includes techniques such as attention mechanisms, visualization methods, and saliency maps,
which can provide insights into the model's decision-making process.
Expected Impact: The research conducted in this area has the potential to revolutionize the
diagnosis of GI tract cancers. By developing deep learning-based autonomous diagnosis
systems, we can significantly improve the speed, accuracy, and cost-effectiveness of cancer
detection and classification. This can lead to earlier interventions, personalized treatment plans,
and ultimately improve patient outcomes. Additionally, the autonomous diagnosis systems can
assist healthcare professionals in triaging cases, flagging suspicious regions for further
examination, and providing a second opinion, thus augmenting their expertise, and improving
overall healthcare efficiency.
Conclusion: Through my research, I aim to contribute to the field of dee